Anti-Fungal Plaster

Corium Solutions Ltd has developed a low toxicity anti-fungal treatment which it is believed
will be effective in preventing moulds developing on plastered or plasterboard walls in humid
environments. The inhalation of the spores from moulds is known to be harmful and lead to
asthma and other serious pulmonary conditions such as aspergilliosis. The purpose of this
proof of concept project is to conduct trials for formulation development and carry out a
market review.